Targeted proximity labelling for spatial proteomics

Since its inception in 2015, scientists at the Francis Crick Institute have increasingly expanded their focus towards interdisciplinary biochemical research, using a range of chemical tools such as small molecule modulators, degraders, peptides, and protein-small molecule conjugates to drive a deeper understanding of biological systems. In response to this growing research area, and to support the growing number of chemical biologists at the institute, the Crick has introduced the Chemical Biology Science Technology Platform (STP), a core-facility supporting research groups in the development of these novel chemical tools and their implementation in biological research. The Chemical Biology STP has collaborated with more than 160 scientists across 72 research groups since it began operating in 2021, working to reveal the function of biological systems and the pharmacology of perturbation by chemical modulators. Our chemical biology research is further supported by other core facilities, especially the Structural Biology, Nuclear Magnetic Resonance (NMR), High Throughput Screening, and Proteomics STPs, which work together to provide our biochemists with expert support, training, and access to state-of-the-art equipment.
Currently, scientists working in this research area face challenges in visualising and quantifying low-abundance proteins and understanding their spatial dynamics within cells and tissues. These dynamics are crucial for uncovering biological mechanisms and identifying drug targets. However, existing methods are insufficient. They fail to map protein localisation and interactions with the necessary precision, limiting our ability to develop and evaluate new chemical tools effectively.
This proposal, led by the Proteomics STP in collaboration with the Chemical Biology STP, seeks £300,000 towards the purchase of an imaging-based spatial proteomics instrument, the Syncell Microscoop. The Microscoop merges the fields of microscopy and mass spectrometry to allow the analysis of the spatial proteome, i.e., the localisation of proteins and their dynamics at the subcellular level, which are intimately linked to function in health and disease.
With this technology, researchers developing new chemical tools will gain significant insights into the specificity and functionality of the molecules they develop. In the context of chemical biology, this new instrument will allow the accurate and sensitive identification and quantification of biological targets, as well as the analysis of the interaction between synthetic molecules and biological targets in cells, tissues, and pathogens.
Our acquisition of the Microscoop represents a step-change in our ability to accelerate the development of chemical tools and will broaden our understanding of biological systems and their perturbation by small molecules. The system uses a two-photon laser for illumination, reducing scattered light, increasing specificity, and minimising background noise. The instrument can detect low abundance proteins (100 to 300 copies per cell) in very small regions (100 to 240 nm). Importantly, the instrument uses automated tools like artificial intelligence or computer visioning to create collection masks ‘on the fly’, allowing the system to run unattended for 10 to 15 hours and label proteins in 10,000 fields of view (FOVs). No other system on the market offers this capability.